Building the foundation for geodetic excellence in Africa through the Africa-UK Physics Partnership

Geodesy measures the Earth’s time-variable size, shape, and gravity. Its role is fundamental to various scientific areas, such as navigation and mapping, climate change, engineering, meteorology, and natural hazards. The precise geographical information systems (GIS) produced by geodesy are essential for delivering services to people, households, and businesses, administering land rights and development permits, and developing and maintaining national and regional infrastructures to access water, waste management, electricity, transport, schooling, health facilities, markets, and security. As a result, geodesy has been noted to contribute directly and indirectly to all of the United Nations Sustainable Development Goals (SDGs).
However, the status of geodetic infrastructure on the African continent needs to be fully documented, and the existing infrastructure must be made more extensive to enable African nations to participate in and contribute to global geodesy effectively.
This project seeks to address these challenges by laying the groundwork for a comprehensive understanding and enhancement of the geodetic infrastructure in Africa. It will assess the current state of geodetic equipment, computational infrastructure, and human capacity across critical African nations, including South Africa, Tanzania, Ghana, Kenya, Rwanda, and Uganda.
By conducting a detailed inventory and analyses of existing resources, the project will identify critical gaps and opportunities for enhancement and strategically plan for new infrastructure development. The project will tackle these challenges by using advanced simulation techniques to assess where new infrastructure would be most beneficial, ensuring that future investments are strategically targeted and cost-effective for maximal impact. This foundational work is essential for enabling Africa to build a robust and sustainable geodetic infrastructure that aligns with global standards and meets the continent's unique needs.
One of the most significant benefits of this project is its potential to substantially enhance Africa’s contribution to global geodesy. By laying the groundwork for improved infrastructure and capacity, the project will enable African nations to play a more active role in international geodetic initiatives, such as those outlined in the UN General Assembly Resolution A/RES/69/266, "A Global Geodetic Reference Frame for Sustainable Development." This will benefit the scientific community and support policymakers in making informed decisions related to many areas, such as climate change, disaster management, and urban planning.
In addition to its scientific and policy implications, the project will have broader societal benefits. By promoting awareness of the importance of geodesy and encouraging greater participation from underrepresented groups, particularly women, the project will contribute to a more inclusive and diverse geodetic community in Africa. Furthermore, the knowledge and skills gained through this project will have applications beyond geodesy, supporting advancements in environmental monitoring, agriculture, and infrastructure development.
In summary, this project aims to establish a solid foundation for the future development of geodetic infrastructure in Africa, ensuring that the continent is well-positioned to meet its own needs while contributing to global geodetic science. The project will create the conditions necessary to establish GGOS Africa, an affiliate of the Global Geodetic Observing System (GGOS), through detailed infrastructure assessment, capacity building, and strategic planning. This regional body will coordinate geodetic activities and further integrate Africa into the global geodetic community.